Creating information transparency during the COVID-19 pandemic

COVID-19 is significantly impacting civil society, especially with regards to the delivery of justice across the UK. It is obfuscating the principle of 'open justice' and our archaic court processes simply aren't able to deliver on their purpose in this new setting.

The need for 'information transparency' (visibility over court processes; over data about the throughput and volumes of cases; about the age, gender, or other protected characteristics of the litigants; about the substantive decision, etc) is greater than ever since 'real-time transparency' is not possible. Hearings are taking place between the judge and the parties involved, with little room for scrutiny from reporters or the public. Researchers have indicated that the in-person ethical framework they usually abide by to evaluate the impact of proceedings (getting informed consent, not disrupting proceedings) is not possible in this new setting. And innovators are calling for court data which was never before possible to obtain until now.

Our radical idea will address these issues by changing the way we 'observe' proceedings. We are committed to working across the legal sector (commercial, Government, third sector) to create a shared insights roadmap and common schemas. Utilising our speech-to-text software, this project creates automated transcripts from videos of hearings, and looks to create an AI model to make it quicker and easier to integrate transcripts with judgments, improving accessibility and transparency to court proceedings. Such work is of particular importance given more hearings are taking place remotely, and those that take place in-person do so without a public gallery.